To engage the agri-food sector, enabling businesses to access NERC research outputs and capability to address environ and sustainability challenges

To engage the agri-food sector, enabling businesses to access NERC research outputs and capability to address environ and sustainability challenges